North Sea Systems

Lost equipment, failed deployments & poor quality data in highly energetic environments
have plagued tidal turbine & wave energy developers in the marine energy industry in recent
times. There is a clear need for a device which alleviates the huge potential delays and costs
incurred when survey equipment is retrieved months later & data is missing or corrupt.
The Datafish® marine survey system through the Proof of Concept TSB Smart project
outlined within this application, will develop several key pieces of technology to overcome
these issues & take these through a step wise development path. This provides a low risk
strategic approach to bringing about a solution to this widespread problem. The outcome will
be a system that can provide real time collection of subsea & surface mounted sensors over
extended durations providing a step change development in the reliable, flexible capture of
marine environmental survey data.